Pearls of Wisdom

_Pearls of Wisdom_ is a touring experiential installation designed to capture and spread collective wisdom from the communities it is placed within. Visitors come to a beautifully designed architectural pod to receive an aurally delivered pearl of wisdom and have the opportunity to submit their own.

The innovation of this project lies in the blending of audio and recording technologies, database software and physical elements to create a contemporary visitor experience that doesn't rely on screens.

_Pearls of Wisdom_ will be used in public to encourage people back to the high street, and as a delightful installation at private events.